Solar And Biogas Off-grid Power (SABOP) for Rwenjeru Agrotourism and Demonstration Farm, Mbarara, Uganda.

In this project, we will integrate of 2 well-established technologies (solar photovoltaic power and biomethane from biodigestion of waste biomass) to create a 24-hours' all-weather electricity supply minigrid that will tackle the colossal lack of access to energy in Uganda (particularly Rwenjeru Agrotourism and Demonstration Farm).

Also, we will implement a renewable milk chiller as a productive use of energy at Rwenjeru. Furthermore, we will conduct a market analysis and develop a business plan for the viable and affordable deployment of the project outcome and for future scale-up beyond the project.

Our waste-to-energy anaerobic digestion system will help to process food and agricultural waste that will otherwise pollute the environment, into clean renewable energy (24hrs) for an agrotourism business and \>1,000 farmer's household.

By performing initial socio-economic appraisal, we will access the affordability of potential end-users and the viability of the SABOP energy platform. We will leverage on the intrinsic waste-to-energy approach of the SABOP system to match the affordability of Ugandans. The implementation of a smart minigrid allows us to accurately measure loading and generation capacity of SABOP and to effectively plan for expansion into neighbouring communities. We will engage with local and national stakeholders to ensure buy-in and share outcomes from the project to improve energy policy in Uganda.

The use of biomethane as an alternative to gasoil is expected to improve local air quality, with regards to NOx and particulate matter. We will reduce Rwenjeru's dependence on highly polluting diesel and petrol powered electricity generators. By generating electricity with solar power instead of fossil fuels, we can dramatically reduce greenhouse gas emissions, particularly carbon dioxide (CO2).

Our stakeholders and community engagement (workshops, social media, and flyers) will increase environmental awareness and prompt end-users to be more resource efficient in other parts of their daily life. Reliable electricity supply from the SABOP system will improved street and community lighting which will enhance security in Rwenjeru. By increasing the productivity and profitability through energy access, as well as providing cheaper biofertilizer to farmers (76% women), households will be able to improve the quality and quantity of food in the homes with positive impact on the general health and well-being of people.